Heriot Watt University and The chartered Institution of Building Services Engineers

To determine an empirical algorithm for the assessment of design flow for domestic hot and cold water services for medium-large scale domestic residential installations.